Archival Interfaces: An ethnographic study of photography archives in post-conflict Northern Ireland

Photography archives play a significant role in shaping how we remember history. In post-conflict contexts where there is no agreed narrative, like Northern Ireland, these archives are contested spaces that leave a powerful legacy. My PhD research examined contemporary archival practices of collecting and managing photographs of Troubles-era Northern Ireland. Through this research, I gained insights into the archival ecosystem in post-conflict Northern Ireland. I also gained insights into the societal and ethical implications of archiving photographs of contested histories, especially when those photographs illustrate traumatic events. These findings could have far reaching benefits for archivists, photographers, scholars, and societies coming out of conflict.

During this fellowship, I will undertake engagement and dissemination activities to share my research with a range of audiences, within and outside of academia. I have three aims: to disseminate my research through publications; to attend conferences to discuss my findings with other scholars; and to organise events for archivists, policymakers, community organisations, and academics that contribute contemporary research and practice. My secondary aims are to develop my skillset and build my research profile in order to pursue a career in academia.

First, I will share my findings with academic audiences by adapting a chapter of my thesis into a peer-reviewed article. This article will explore my theoretical approach to photography archives, therefore I plan to submit it to the journal History of Photography. I will also work on turning my PhD thesis into a book. Although this is a multiyear endeavour which will extend beyond the fellowship, I will initiate this process by securing a publisher and by beginning the process of revision in preparation for publication. Since I am approaching this fellowship part-time over two years, instead one year full-time, I will be able to make significant strides toward publication.

Second, I will present my research at four international academic conferences that are dedicated to the themes of photography, history, and archiving. Attendance at these conferences help to share my findings with other researchers, to raise my research profile, and to build my academic network, both within and outside of the UK.

Third, I will collaborate with PRONI to organise a dissemination event for practitioners, policymakers, and community organisations in the archival sector in Northern Ireland. The objective of this event will be to support the local archival community to co-create meaning from my research, making it applicable to and relevant for their work. I will, also, organise an academic workshop on the topic of photography ethics. As founder and director of the Photography Ethics Centre, this has been a significant topic of interest in my work. This event will contribute the development of the research field by creating a space for scholars and practitioners to come into dialogue with each other. This workshop will result in the publication of a special issue of the peer-reviewed journal photographies, dedicated to the same topic. The special issue will help to increase the reach and accessibility of these conversations after the workshop ends.

Through this fellowship, I will increase the reach of my research through high-impact events and publications. I will also gain experience to strengthen my skillset as a researcher. These activities will situate me as an emerging scholar and make me a more competitive candidate as I apply for future opportunities after the fellowship.